REAV-40 Offshore Wind Utility Extension (Resilience Fund)

HydroSurv Unmanned Survey (UK) Ltd, (_HydroSurv_) is building upon the successes of its '_Robotics for a Safer World_' Demonstrator project by developing and showcasing a transformative environmental monitoring solution for the offshore renewable energy sector in collaboration with Sonardyne International Ltd - a world-leading underwater acoustic positioning, inertial navigation, subsea wireless communications and sonar technology systems company.

By combining new Sonardyne seafloor and vessel-mounted instruments with HydroSurv's REAV-40 Unmanned Surface Vehicle, the project will show how the applicant's combined technologies can provide an end-to-end service for 'seabed data to desk' with unprecedented benefits to third-party stakeholder Vattenfall during a series of demonstrations at the European Offshore Wind Deployment Centre (EOWDC) in Aberdeen.

In the wake of the coronavirus pandemic, the resilience of deployed ocean-sensing instruments which enable continued data-flow with reduced hands-on human input which has never been more important than today to safeguard routine monitoring and survey capabilities - over the longer term, this approach will the reduce cost, risk, time and carbon footprint of actionable data.